Wide Smart Safe, Robust and Resilient Smart Cities Application Uisng Fog Computing (WATCH)

The aim of the WATCH project is to distribute processing to the network edge as much as possible exploiting a new type of unified telecommunication and micro-datacenter nodes able to jointly provide networking, local processing and storage resources for the support of novel applications across users with heterogeneous capabilities. The WATCH platform brings a collaborative environment to a variety of sources and devices in a smart city domain. This will be accomplished by utilising novel technologies such as SDN and NFV to facilitate the creation of "islands" of interconnected devices, which in turn form Fogs (lightweight cloud computing at the edge) to abstract resources into a unified pool. Resources on the pool will be utilised to carry out Computing, Caching and Communication (3C) resources, services/tasks and deploy them close to the end user, while at the same time use the enhanced cloud resources. WATCH objective is to improve the provisioning of smart surveillance (object detection, object racking, and face or text recognition) using edge computing from different types of cameras (for example, body-worn cameras, Smartphone cameras, city cameras and car recorders), IoT devices and vehicles, generating media analytics. Future Intelligence Ltd, leading SME, is already providing solutions for smart city and smart lighting and markets. This project will expand its solution portfolio with new capabilities and new featured products and services. On the other hand, London Southbank Univercity will expand its academic leadership in advanced cloud infrastructures area.